Development of an electrostatic sprayer device to be utilised for environmental decontamination in the Healthcare Estate and Ambulances and Transport

This project is to design and within 16 weeks start manufacturing portable electrostatic spray devices which can be used for environmental decontamination in any part of the Health Care Estate, Ambulances or any positive COVID-19 location.

We are a specialist decontamination company who operate in this sector using a device that was originally designed and manufactured in the US. The option to purchase more of these devices is currently not available. Therefore, we wish to design and manufacture a new unit with enhanced capabilities that can be used to safely decontaminate environmental and vehicle locations.